IEat: Integrating eating behaviour and food choice behaviour into sustainable habits for healthy children

Research demonstrates that repeated exposure of children to foods leads to an increase in willingness to try and liking, reduces food neophobia and increases intake of the target food. Our research shows this holds true regardless of sensory sensitivity; so bitter sensitive children still learn to like bitter vegetables. However, if exposure were the sole answer to sustainable habits for healthy children, then government initiatives such as Universal Free School Meals for all children to year 2, and the School Fruit and Veg Scheme (SFVS), would have led to widespread increase in fruit, vegetable and fibre intake and reduction in obesity. This has not yet been realised. Achieving sustainable habits for healthy children needs integration of psychobiological eating behaviour and broader food choice behaviour research. Where psychobiology demonstrates that repeated exposure leads to an increase intake, this is only after accepting initial food rejection and food waste, something many families cannot afford to do. So designing robust interventions that address both eating and food choice behaviours could provide the evidence needed for more impactful public policy.

Sustainable habits for healthy children must enable a reduction in intake of high fat, sugar, salt (HFSS) foods, and to incorporate some shift from animal-based protein to plant-based protein. However, humans have an innate liking for foods that readily provide energy; programmed to like HFSS foods even before marketing influences our choice behaviour. Animal-based protein have a head-start too, the umami taste signalling protein. Finally, despite controversy surrounding ultra-processed foods we recognise that texture, largely impacted by processing, influences both food choice and eating behaviour and satiety mechanisms.

Overall Hypothesis: Integrating eating behaviour with food choice behaviour research will enable sustainable habits to be realised, leading to an improvement in health of UK children.

The first objective of this PhD will be to collate learnings from eating behaviour and food choice research that has focused on children, and co-create integrated solutions with children, parents and primary schools. Therefore, the individual hypotheses that will be tested cannot be specified in full; however they are likely to include:
H1: Regularly increasing the variety of vegetables and vegetable formats provided to children at school, coupled with a community wide intervention to support uptake of vegetables beyond school, will lead to an increase in children's vegetable and fibre intake.
H2: Using a wide variety of vegetable types and formats over a prolonged period will increase liking and intake in children regardless of food neophobia, taste and texture sensitivity.
H3: Rapidly consumed softer texture foods will lead to reduced satiety in children and increased subsequent intake, regardless of differences in texture preferences and oral processing.
H4: Increasing the textural differences in regularly consumed foods, co-created with parents, children and schools, will lead to an increase in post-meal satiety.

Objectives:
O1 (M1-5): Review literature highlighting potential areas for integrated approaches.
O2 (M6-9): Focus groups (children, schools, parents) to co-create integrated interventions.
O3 (M10-M27): Intervention 1 to address vegetable intake (H1, H2). Questionnaires (e.g. food neophobia, texture preferences) and sensory sensitivity tests (e.g. bitter sensitivity); followed by a food meals exposure study in school coupled with community intervention (e.g. Cooking/Recipe workshops), and biomarker measurements of intake (hair/urine samples).
O4 (M28-M44): Intervention 2 to focus on food texture (H3, H4). An acute intervention study comparing regularly consumed meal types matched in macronutrients but varying in texture. The necessity to collect oral professing data as well measures of appetite